Working collaboratively to Investigate the Socioemotional Drivers Of severe and enduring Mental illness (WISDOM)

Severe and enduring mental illnesses (SMI) such as schizophrenia, bipolar disorder, severe depres-sion, and complex emotional needs, can deeply affect how people think, feel, and relate to others. While research often focuses on biology or medication, much less attention has been given to the emotional and social factors that shape mental health. Experiences like loneliness, emotional dis-tress, and the stress of navigating difficult social environments can play a major role in how people become unwell, what support they receive, and how they recover.
This project, called WISDOM, focuses on understanding these socioemotional drivers of mental illness. I will look at how people’s emotions, relationships, and environments influence the course of SMI and how these insights can improve care and support. This person-centred approach high-lights subjective experiences to which we can all relate, yet are not considered enough in mental health research.
The project will have three parts: First, I will use cutting-edge language models (like AI tools) in a trusted research environment to search for emotional and social warning signs in anonymised clin-ical records to help services better detect and respond to distress earlier. Second, I will examine how people’s local environment like social isolation or access to cultural spaces affects outcomes for those with SMI which can guide planning and interventions. Third, I will explore whether col-lecting real-time information on how people feel and who they connect with during daily life can help predict or prevent mental health crises.
People with lived experience of mental illness will guide and co-lead the project throughout, en-suring the research stays grounded in real-life priorities. Together, we will develop new knowledge, tools, and public resources that improve mental health services, reduce stigma, and support more compassionate care.